4mostPGM

Large national and international banks, and insurance companies are increasingly required by
their regulators, shareholders and ultimately customers to ensure they can continue operations
under economic stress. The recent “Great Recession” (2008-13) has brought into sharp focus
the need for improved approaches to estimate the amount of capital and provisions needing to
be held in a range of situations.
At present approaches focus on a combination one-size fits all regulatory models based on
over-simplified models of economies (e.g. the Vasicek formula that underpins the Basel II &
III international accord) or ad-hoc estimates based on a narrow range of bland potential
scenarios (e.g. 1:25 year recession).
Large financial institutions currently typically have no systematic approach to estimating what
would happen in possible but extreme scenarios such as UK exit of EU, virus pandemic or allout
war in Ukraine, nor an understanding of the “boundary surface” of extreme scenarios
under which the bank could fail – known as reverse stress testing and a key requirement of
UK and international risk regulation.
The great problem with regulating banks and other financial institutions is that it is easy in
retrospect to prevent the last crisis. What regulators and bank management have consistently
failed to do is to be well prepared for the next one. Regulators internationally are increasingly
demanding banks to be forward looking in their risk assessments.
4most Europe Ltd seek to help Banks and other financial institutions to be better prepared
‘what-if’ scenarios and to meet the stringent regulatory standards by developing a cloud based
Probabilistic Graphical Model (PGM) tool tailored to estimating stressed economic
parameters. This will enable banks and other financial institutions to be better prepared for
possible but severe scenarios and hence reduce exposure to cataclysmic disruptions of the
financial system, which clearly has a very large global social benefit